Monitoring and Early Detection of Corrosion in Concrete Infrastructure: Predicting the Initiation Period

One of the major challenges we face in our efforts to maintain the functionality and resilience of our infrastructure is corrosion. Steel corrosion is the largest and most costly deterioration problem in reinforced concrete, with a UK annual budget of >£1 billion. Highways England are responsible for all issues relating to corrosion protection of both reinforced concrete and steelwork structures on the road network. The corrosion of steel reinforcement in concrete structures manifests itself in rust formation, cracking and delamination leading to the damage and degradation of structures.
Very early stage detection of reinforcement corrosion would provide significant benefits in protecting assets and optimising maintenance regimes. Hence the development and use of monitoring systems to enable such early detection is one area of research interest. Development of new and innovative coating systems to prevent concrete and steel deterioration is another area. Weathering steel is increasingly being used, under suitable exposure conditions, in highway bridges as a durable low maintenance material. This leads to requirements for corrosion monitoring to assess the adequate provision of the sacrificial thickness allowance made in design. Current methods of corrosion monitoring involve direct contact with the steel surface and generally involve affecting the protective patina there. Investigating methods of remote monitoring of section loss/residual steel thickness without affecting the protective patina is a fourth area of interest.
Hence, there are many challenges concerning corrosion that could form the topic of the PhD study, such as: - Early stage corrosion detection. - New coatings for concrete or steel structures. - Early stage corrosion elimination. - Monitoring the rate of corrosion and loss of section of weathering steel.
The scope of the PhD project is purposefully broad to encourage exploration of different relevant aspects and the interest and background of candidates. Defining and finalising the scope and objectives of the PhD study will form part of the MRes year.

Potential impact
The primary impact of the FIBE2 CDT will be the benefit to society that will accrue from the transformative effect that FIBE2 graduates will have upon current and future infrastructure. The current FIBE CDT has already demonstrated significant impact and FIBE2 will extend this substantially and with particular focus on infrastructure resilience. There will be further impacts across academic research, postgraduate teaching, industry-academia partnering and wider society. Our CDT students are excellent ambassadors and their skills and career trajectories are inspirational. Their outputs so far include >40 journal and conference papers, contributions to a CIRIA report, a book chapter and >15 prizes (e.g. Cambridge Carbon Challenge, EPSRC Doctoral Prizes, best presentation awards). Our students' outreach activities have had far reaching impacts including: Science Festival activities and engineering workshops for school girls. Our innovative CDT training approaches have shifted the culture and priorities in academia and industry towards co-creation for innovation. Our FIBE CDT features in the EPSRC document 'Building Skills for a Prosperous Nation'. Our attention to E&D has resulted in 50% female students with the inspirational ethos attracting students from wide ranging educational backgrounds.

FIBE2 CDT will build on this momentum and expand the scope and reach of our impact. We will capitalise on our major research and training initiatives and strategic collaborations within academia, industry and government to train future infrastructure leaders to address UK and global challenges and this will have direct and significant technical, economic and social impacts for UK infrastructure, its associated stakeholders and civil society at large.

As well as the creation of cohorts of highly skilled research cohorts with cross-disciplinary technical skills, further specific impacts include:

-a transformational cross-disciplinary graduate training and research approach in infrastructure with depth and breadth.

-new forms of Industry-University partnerships. Co-creation with industry of our training and research initiatives has already led to new forms of partnerships such as the I+ scheme, and FIBE2 will further extend this with the 'employer model' variant and others.

-skilled research-minded challenge-focused graduates for UK employers who will derive significant benefit from employing them as catalysts for enterprise, knowledge exchange and innovation, and thus to business growth opportunities.

-enhanced global competitiveness for industrial partners. With our extensive network of 27 industry partners from across all infrastructure sectors who will actively shape the centre with us, we will deliver significant impact and will embrace the cross-disciplinary research emergeing from the CDT to gain competitive advantage.

-support for policy makers at the highest levels of national and local government. The research outcomes and graduates will contribute to an evidence-based foundation for improved decision-making for the efficient management, maintenance and design of infrastructure.

-world-class research outcomes that address national needs, via the direct engagement of our key industrial partners. Other academic institutions will benefit from working with the Centre to collectively advance knowledge.

-wider professional engagement via the creation of powerful informal professional networks between researchers, practitioners, CDT alumni and CDT students, working nationally and internationally, including some hosted by FIBE2 CDT industry partners.

-future generations of infrastructure professional inspired by the FIBE2 CDT's outreach activities whereby pupils, teachers and parents gain insight into the importance of infrastructure engineering.

-the generation of public awareness of the importance of a resilient infrastructure to address inevitable and often unexpected challenges.